Dissecting the interplay between cardiomyocytes and fibroblasts using human stem cell models of disease

Project aims: 1. Develop and optimise methodology for 2D co-culture and high resolution electrophysiological phenotyping of human pluripotent stem cell-cardiomyocytes (hPSC-CM) and cardiac fibroblasts, 2. Characterise the effect of cardiomyocyte-fibroblast coupling on electrical function and calcium handling, 3. Utilise Cas9/CRISPR technology to generate hPSC-CM lines expressing common sarcomeric gene mutations and asses their effects on electrophysiological and mitochondrial function in cardiomyocyte-fibroblast co-cultures.